Reaction robot with intimate photocatalytic and separation functions in a 3-D network driven by artificial intelligence (CATART)

Mimicking the chemical production of nature is a well pursued dream in the scientific community. Scientific progress is limited by the
lack of efficient synergies among complex functions and by a much smaller research library than nature. CATART will explore new
synergies in reaction robots that mimic nature in a much faster way. This will be achieved using H2O and CO2 as model substrates.
We propose systems containing 3-D quantum dot networks with the ability to simultaneously harvest sun-light by luminescence, photocatalyze substrates and separate products. These phenomena will be managed by artificial intelligence, leading to reaction robots that
autonomously learn and instantly maximize productivity. The envisioned system will revolutionize the way chemicals are produced. The
combination of expertise in photonics, machine learning, catalysis, organic chemistry and engineering from 5 academic, 1 research center,
1 SME and 1 industrial partner will enable a successful pathway into feasible reaction robots. CATART will contribute to a game-changing
chemical technology, placing EU industry and society in a privileged situation to face future economic and environmental constraints.